Local Operators in Quantum Field Theory

In the analysis of certain models of quantum field theory (1+1 dimensional integrable models), a series expansion of local operators into creation-annihilation operators, and the characterization of local operators in terms of their expansion coefficients, plays an important role (Bostelmann and Cadamuro, 2013). The aim of the thesis is to generalize these techniques to T-deformed Fock spaces in the sense of Bozejko and Speicher, thus paving the way for the investigation of new examples in quantum field theory.